University of Surrey and Hastoe Housing Association Limited

To build an advanced predictive tool to provide improved business decision making that promotes sustainable living for the social housing sector and provides efficient savings to housing providers.